University of Northumbria at Newcastle and The Cyrenians Limited - AKT4

To explore opportunities and risks for a new independent advocate role that aims to specifically support women in recovery from addiction who are at risk of going through child protection proceedings.